Exploring the diversity and evolution of CO2 fixation in macroalgae and seagrass to understand their response to a changing climate

Macroalgae and seagrass are keystone organisms in essential coastal ecosystems along the UK and global shorelines. However, our understanding of how they fix CO2 and the type of specialised CO2 concentration mechanisms (CCMs) they operate to enhance their CO2 fixation is extremely limited. A greater understanding of carbon acquisition in macroalgae and seagrasses will enable us to better determine how they will respond to future climates and to exploit their growth potential for carbon sequestration and the bioeconomy.